Xylostream UHD Proof of Concept (UHDPOC)

The Xylostream Ultra High Definition Proof of Concept project (UHDPOC) will confirm the
performance benefits available from the new High Efficiency Video Coding (HEVC) standard
approved in January 2013 in the application area of Ultra High Definition Television
(UHDTV).
Today’s High Definition (HD) TV channels require ~6 Mbit/s of network bandwidth using
current H.264/MPEG-4 AVC compression technology for delivery to consumer devices at
reasonable picture quality. The targeted benefit of HEVC is a 2:1 improvement in coding
efficiency over AVC, especially for large format pictures, meaning HD can be delivered in
~3Mbit/s.
The new HEVC standard, soon to be called H.265, defines a complex toolset for video
encoding, but not how to use it. The proposed project is focused on the R&D to realise a
deployable algorithm for UHDTV applications from the HEVC toolset. This will be achieved
through innovative algorithm development creating a step change in performance.
This will have a dramatic impact on the TV delivery business, allowing HD channels to be
delivered more cost-effectively and enabling growth in the number of HD channels. It will
also aid the simultaneous delivery of several different TV programs over IP networks to
multiple devices in the home and new TV services to mobile phones.
In addition, HEVC is essential for enabling new services such as the latest UHDTV formats,
which have about “4k” pixels per line (specifically 3840 x 2160 lines), or 4 times the pixel
density of today’s screens. Although UHD content is already being produced and UHDTV
sets are available for sale in the UK, there is as yet no cost-effective means of delivering UHD
content into the home.
Without HEVC, UHDTV is unlikely to become an economic success. The UK media sector,
which contributes ~10% to total UK exports, will be a primary beneficiary of a new global
market in UHD content, and so insuring HEVC is suited to UHDTV delivery is critical to the
UK media industry.